Exile, Language, and Culture in the Poetry of Ovid and the Novels of Modern Writers in Exile

My research explores the reception of Ovid's exile poetry by modern exiled authors, investigating how their reception from the perspective of an exile can add to scholarly understanding of Ovid's poetry, as well as to the development of Classics as a discipline in an increasingly global and fractured modern society. The modern writers I address include Salim Bachi, an Algerian refugee in France; Josef Skvorecky, exiled to Canada by the Soviet regime in Czechoslovakia; and Vintila Horia, who remained in exile in Spain after condemnation as a WW2 war criminal for his support of a far-right Romanian government.